Integrated Keyhole Remote Decommissioning System

A fully integrated , remote decommissioning system designed to minimise direct human interface in the decommissioning of irradiated nuclear cells. The system will incorporate innovative radiological characterisation techniques, laser and video imaging, semi autonomous tools and end effectors for the mechanical dismantling, size reduction, sorting, decontamination and removal of low to high level radioactive plant and equipment. The Keyhole Remote Decommissioning System integrates existing technologies and innovative solutions into a ground-breaking new deployment concept. Once implemented this system will have the capability to be operated remotely from un-connected buildings via remote link. Successful deployment of the system will result in a process which is safer than all current decommissioning methods, removing all direct human intervention. The system will be faster than any other system available by opening up the ability to run multiple working zones and carry out different tasks concurrently. Keyhole Remote Decommissioning will provide a cost affective, modular solution to one of the biggest challenges in nuclear decommissioning; providing cost savings during the decommissioning process and downstream with dramatically reduced waste disposal costs.